Queen's University Belfast And JW Kane Precision Engineering Limited

To optimise machining and programming processes using leading edge techniques to develop and standardise machining strategies and reduce cycle times by 25%.